Built Environment

The Compression Lintel is a tool which allows a void to be created in a single skin wall without the use of additional props / support. Installation time should take less than two hours because there is no need to wait for traditional padstones and lintels to set before cutting out the void.